New materials for managing biofilms (NEMAB)

The presence of biofilms in manufacturing can act as a source of product contamination, resulting in persistent

quality issues, equipment failure (microbially induced corrosion) and an ongoing cost to manufacturing

companies through ensuring their absence and removal. Ultimately, this results in a cost to the environment,

through waste disposal, energy costs and water usage, and in the worst cases can impact on consumer health.

This project looks to evaluate new materials which can be used in manufacturing to minimise the presence of

biofilms and improve the cleanability of manufacturing processes. If the project is successful, we would look to

improve the environmental footprint of manufacturing, while improving the efficiency of delivering quality

products to the UK's consumers.